Absolute Positioning By Radar

Accuracy of navigation at sea is essential for safety. Increasingly, the main method of navigation is through

the use of satellite navigation. This technology is however prone to disruption, either intentionally or

otherwise, due to low signal strengths and interference. Systems used with safety of life implications

clearly need to be reliable and resilient. With this in mind, key organisations such as the International

Association of Marine Aids to Navigation (IALA) and the International Maritime Organisation (IMO) have

identified a need for a backup service for Positioning, Navigation, and Timing (PNT). Radar and enhanced

radar becons (E-RACONs) have been cited as a viable back up system.

Current RACON technology cannot provide absolute positioning information due to constraints in their

accuracy as well as there poor performance in responding to new technology solid state radar. This study

will seek to establish innovation partnerships to help facilite the development of a digital signal processor

sub-system for an E-RACON demonstrator.